Designing a national personalised, shared decision-making service for weight management and reducing risk of long term conditions.

We will design and evaluate a digital tool which to help healthcare professionals and citizens to work together to make evidence-informed choices about weight management pathways based on outcomes that matter to individuals.

Our project team has national reach across health and social care in Scotland and we plan to test out the tool initially in NHS Grampian. This will include exploring the role of public libraries and community pharmacies in supporting use of the tool in the community.

The shared decision-making tool will be designed for delivery through the Right Decision Service, the national decision support platform for Scotland's health and care. It will provide linkage to and from NHS inform's future public-facing Weight Management Hub. This will ensure that we can maintain and support the tool for the long term future.

Our vision is of a toolkit which puts the person's needs and experiences at the centre of decisions about weight management. In this design project we will explore:

* Case-finding tools to proactively contact the highest risk patients.
* Conversation aids to initiate the professional-citizen discussion about weight management.
* Interactive pathways enabling citizens and healthcare professionals to work together step by step to decide which weight management approach is right for them. This will include considering whether the new weight management medicines or surgery are appropriate for the individual.
* Signposting to local and national services and referral forms.
* Interactive tools and resources to enable supportive discussion about risk of cardiovascular disease, diabetes and other conditions.
* Tools to assess readiness for lifestyle change and resources to help improve readiness levels.
* Tools to define goals and monitor progress .